Structural Performance Analysis of a Floating Green Energy Storage Subjected to Non-Linear Loads

Maritime transport systems are considered as one of the highest contributors for greenhouse gas emissions. The UK, as a core member of the Zero-Emission Shipping Mission, is working across all maritime sectors to create 'green shipping corridors'. As a result, much attentions are being paid towards alternative marine fuels known as "green fuels" because these fuels are produced using electricity from offshore renewables. Like other fuels, mass production of these green fuels would require storage systems that are highly reliable, easily accessible and affordable. Numerous techno-economic challenges for producing green fuels in large scale throw a number of research questions that require urgent attentions. Hence, the PhD project will involve experiments and numerical simulations for a scaled model of a floating green energy storage. All the tests will be carried out on-campus using the University of Plymouth's world class laboratories and equipment, COAST Ocean Basin, for example. Finite Element Analysis software package, Ansys, will also need to be used for numerical analysis to estimate the structural damage caused by the internal and the external loads for predicting the lifetime of the floating green energy storage. Matlab programming and other software packages, as necessary, will need to be applied for experimental data processing and numerical optimisation.